Household Transmission and Immunity to SARS-CoV-2 among Paediatric Clients of a Primary Care Center in a Low-resource Community in Rio de Janeiro

Our aim is to study the household transmission dynamics of SARS-CoV-2 in a slum in Rio de Janeiro, Brazil and to estimate the immunity of the study population against the new virus. We will examine and test a sample of children and their families for SARS-CoV-2.
Recruitment will take place at a primary health clinic, located in one of the poorest neighbourhoods of the city. We will recruit children 0 to 13 years of age who are brought to the clinic to receive free vaccinations. With the written informed consent from the child's guardian, we will collect the study samples. Afterwards we will visit the child's home to collect samples of all residents, with four follow-up visits in the first month, every three months during the first year and twice in the second year. We hope to uncover the role of children in the disease transmission.

Technical abstract
This project aims to characterise household transmission dynamics in Manguinhos, an urban slum (favela), which has one of the lowest Human Development Index (HDI) scores of Rio de Janeiro/Brazil. We will also estimate the immunity of the study population against SARS-CoV-2. This will be a prospective study of household contacts of
laboratory-confirmed SARS-CoV-2 infected and non-infected children and their families, following the WHO Household Transmission Investigation Protocol for COVID-19. We will recruit children 0 to 13 years of age who are brought to the local health care centre to receive free vaccinations. The clinic provides primary care to 4,300 children in this age group per month. After obtaining written informed consent from the child's guardian, samples will be collected at the clinic (oral fluid, nasopharyngeal and rectal swabs, and serum). The child's home will then be visited to collect samples from contacts. All samples will be screened for SARS-CoV-2 by PCR following the Charité protocol, and serum for IgG antibodies by ELISA or CLIA and for neutralising antibodies by FRNT.

At the household we will collect samples at Days 1 (first visit), 14 and 28, every three months during the first year and twice in the second year. Clinical follow up will be done through telephone calls and video conferences by nurses and paediatricians from Day 0 to Day 28.